CCP4 Advanced integrated approaches to macromolecular structure determination

Potential impact
The generic importance of macromolecular crystallography in general and CCP4 in particular is provided in the Pathways to Impacts section.

Electron diffraction (ED) on 3D crystals represents a promising new area for macromolecular structural biology. The strength of the interaction means that the technique is suited to very small samples (nanocrystals), from which many rotation images can be collected before radiation damage limits diffraction. This makes the method extremely competitive with XFEL serial crystallography, with costs being orders of magnitude lower. Structural information from ED is complementary to that from X-ray diffraction, with ED able to locate hydrogen positions and assess the charged state of residues and ions in the sample. One of main factors preventing routine high quality structure determination by ED is difficulty in the interpretation of experimental data due to dynamic diffraction effects (multiple scattering of electrons). Currently, methods to model dynamic diffraction require a complete structural model and a high level of expertise to use. As a result, ED for macromolecules currently remains limited to use in extra-thin samples, where the dynamic diffraction component may be neglected.

Successful accomplishment of WP4 will have the following impacts:

1) An efficient tool for the mathematical modelling of ED experiments will be created. This will further the understanding of effects relevant to ED experiments, leading to optimization of experimental protocols and choice of sample crystals

2) The manifestation of dynamic diffraction will be studied in detail sufficient to understand the limits of the ED technique in terms of crystal size, symmetry, plus the effect of mosaicity and disorder, which has a mitigating effect on multiple scattering.

3) This understanding will inform procedures for extrapolating ED intensities obtained from multiple crystals to the kinematic approximation limit. In this regime, existing MX data processing software may be used for scaling and merging of ED images. This would enable more regular handling of ED data through phasing and model building with established software packages for MX, such as CCP4.

4) An immediate practical impact will be in the development of "ED scaling" algorithms within the dials.scale module of the DIALS data-processing software, developed jointly by Diamond Ltd., CCP4 and the Lawrence Berkeley National Laboratory in California. This will allow researchers to process ED data using familiar tools from X-ray diffraction approach.